Sustainable Production and Manufacturing Partnership through Collaboration with Qatar based Companies

Ineuvo Ltd is a UK based SME process engineering and technology development company specialising in innovative technology development, assessment and scale up within the Agrifood, Food and Drink, Waste to biobased fuel/energy/chemicals sectors. We have previously centred our business activity on UK and EU markets, however, considering the impact and opportunities Brexit now presents UK businesses, we are developing strategies that will focus on international business activity within Global process engineering markets. Our strategy includes exploration of market and business opportunities in Qatar, India, Canada and the USA intially. For the purpose of this feasibility study we seek a grant of £21,000 against project costs of £30,000 to research and explore innovative technology development, assessment and transfer from Ineuvo portfolio of expertise and innovative technology know-how for applications in Qatar. We have identified innovative technology opportunities in Qatar for sustainable dairy production, high value chemicals production, waste to biofuels production and hydrogen production. InnovateUK feasibility funding will allow us to scope out and assess the potential of the proposed innovative technology and processing solutions and offer target Qatar based suppliers and end user companies viable business propositions allowing us real prospects of new market entry in Qatar and wider regional markets. Funding will allow us to engage with identified organisations with whom we are already developing relationship for data and information gathering and where necessary Qatari academics and government ministers for local policy and regulatory alignment aswell as validation of a commercially viable approaches and business models suitable for the Qatari market.

The feasibility study, it is hoped, will provide confidence to Qatari partner organisations to continue the development and validation of the technology solutions and ultimately invest in its implementation and commercial rollout in an accelerated timeframe that would otherwise take considerably longer to approve, assess and implement.